Lincolnshire Community-based Tier 3 Weight Management

LICB is reinventing the system to address one of the county's most urgent health challenges - obesity. With 67.9% of adults overweight or obese, significantly worse than the England average \[PHE, 2024\], Lincolnshire faces entrenched health inequalities, high rates of long-term conditions, and mounting pressure on primary / secondary care. Rurality, digital exclusion, and socioeconomic disparities amplify these challenges, making traditional models unsustainable.

Lincolnshire lacks a local Tier 3 weight management service, leaving 394+ patients dependent on out-of-area care with waits over two years, limited NICE-recommended pharmacotherapy, and travel up to 65 miles. This gap disproportionately impacts Core20PLUS and Inclusion Health groups. Data from 24/25 QOF shows Lincolnshire obesity is 16.2%, which is significantly worse than the England average.

This proposal replaces the outsourced model with a scalable, community-based Tier 3 service that is digitally enabled and equity-focused. It integrates behavioural, psychological, and NICE-approved pharmacotherapy within an EOSS-aligned tiered structure, ensuring patients who don't succeed in Tier 2 programmes can step up seamlessly.

Unlike traditional clinics, this model connects Tier 2, Tier 3 and digital support into one joined-up system. A linked model will combine GP, acute, community, mental health, and social determinants to identify high-need cohorts and track outcomes. Pathfinder analysis shows Tier 3 candidates often have multiple long-term conditions and higher system costs, reinforcing urgency for local provision.

Innovation is central to this approach. The model shifts Tier 3 care from hospital to community hubs and Primary Care Networks (PCNs), aligned with the NHS 10-year plan. Device lending support via VCFSE sector is available and will be signposted to in areas of high risk of digital exclusion, while self-care and digital tools empower patients, reducing reliance on acute dietetics and freeing surgical capacity.

The Lincolnshire Weighted Value Framework (WVF) - an ICB evidence-based prioritisation assessment to guide investment decisions for health services - has been signed off by ICB governance and underpins commissioning decisions. Based on NICE modelling and Pathfinder insights, the service is expected to deliver measurable QALY gains which estimated at 0.3--0.6 per patient over five years; while reducing elective cancellations and improving surgical readiness.

OPIP funding will accelerate delivery, enabling workforce transformation, shared care protocols for new weight-loss medications, and robust evaluation to ensure sustainability. This investment will create a clinically robust, resource-efficient, and nationally significant model, reducing health inequalities, improving patient experience, population outcomes, and strengthening system resilience while contributing to national learning.